Integrated PhD Biomedical Science - Immunity and Infection pathway

In the first year of the Integrated PhD Biomedical Science, Hannah Paul will attend an induction and introductory training programme followed by taught modules in Research Skills for Biomedical Sciences, Quantitative Cell Biology and Cell Biology and Immunity and Infection. In addition, Hannah Paul will undertake three 12 week research projects rotating through different laboratories.